Picturing Climate: Participatory Photography and Narrative Storytelling for Climate Change Education

The research network brings together researchers and grassroots arts and culture organisations across four distinct socio-cultural and physical geographies - Cuba, Bosnia and Herzegovina, Jordan, and the UK - to explore the potential of arts and humanities based methodologies, specifically participatory photography and storytelling, for developing local and international educational capacity on climate change induced food and livelihoods insecurities.

Whilst climate change has generated a crisis of livelihoods, food insecurity, and internal and cross-border migration in Cuba, Bosnia and Herzegovina, and Jordan, the issue has garnered relatively little international attention. What is more, whilst the focus of education provision and capacity building among dispersed and vulnerable populations has been the development of mobile technology and the top-down dissemination of targeted content, fewer initiatives have focussed on the use of participatory arts and humanities based methodologies, which not only facilitate a deeper engagement with local cultural and socio-political contexts, but also enable more collaborative and innovative bottom-up approaches to knowledge co-production and exchange.

The research network connects researchers, academic institutions, arts practitioners, and small-scale arts and culture NGOs in Cuba, Bosnia and Herzegovina, Jordan, and the UK, with each other, and with socio-economically vulnerable urban youth in Cuba, rural youth in Bosnia and Herzegovina, and and young refugees in informal settlements in Jordan. Network participants will co-facilitate and take part in participatory photography and storytelling workshops, local and international exhibitions of the work they produced, and local and international learning labs designed to promote evidence-based reflection on the practical potential of participatory photography and storytelling to for developing local and international educational models and materials for education on climate change. Based on the experiences, work and research produced as part of the participatory photography and storytelling workshops and learning labs, network participants will also co-produce locally-relevant materials on climate change induced food and livelihood insecurities and local solutions that can be developed to address them, and an open-access online module on climate change induced challenges in Cuba, Bosnia and Herzegovina, and Jordan.

Potential impact
Who will benefit from this research?

Non-academic beneficiaries of the project include:

(1) NGO partners, including Riera Studio in Cuba; Most Mira in Bosnia and Herzegovina; and Douja Foundation in Jordan

(2) Youth in socio-economically vulnerable urban communities in Havana, Cuba; Rural young people in northern Bosnia and Herzegovina; Young refugees (particularly young female refugees) in informal tent settlements in Jordan

(3) Local and national governmental and non-governmental organisations in Cuba, Bosnia and Herzegovina, Jordan and the UK, and community groups concerned with, or educating on climate change induced food and livelihood insecurities and local solutions

Academic beneficiaries of the project include:

(4) Researchers from Cuba, Bosnia and Herzegovina, Jordan, and the UK who will participate in the local and international workshops, learning labs and exhibitions, and have access to data, research and knowledge generated as a result of these activities

(5) Academics and HE providers in Cuba, Bosnia and Herzegovina, Jordan and the UK, who will have access to co-produced physical and digital learning materials that use arts and humanities based methodologies for climate change education

(6) Academics and HE providers globally who will have access to co-produced digital learning materials

(7) Local HE Co-I, International Burch University in Bosnia and Herzegovina, which will lead on the workshops and exhibition in Bosnia and Herzegovina in collaboration with Most Mira

How will they benefit from this research?

(1) NGO partners will benefit by extending their capacity to provide arts and humanities based informal education initiatives to their target communities, and by co-producing knowledge, networking and sharing best practices internationally

(2) Youth across locations will benefit by participating in photography and storytelling workshops; participating in local and international exhibitions of workshop outputs and learning labs; developing transferrable skills through participation; co-producing and exchanging knowledge on climate change induced challenges and solutions developed in their local communities and across international borders

(3) Local and national governmental and non-governmental organizations and community groups concerned with, or educating on climate change will benefit by engaging in knowledge co-production and exchange through local learning labs; by having access to educational materials on climate change and research on arts and humanities based educational approaches to local climate change issues; and through knowledge exchange with affected communities

(4) Researchers from Cuba, Bosnia and Herzegovina, Jordan, and the UK will benefit by having access to data and research on the potential of participatory photography and storytelling methods in building educational capacity on climate change related issues; and by having opportunity for international cross-sector networking, collaboration and knowledge exchange

(5) Academics and HE providers in Cuba, Bosnia and Herzegovina, and Jordan will benefit by having access to research and data on the potential of participatory arts and humanities methods for climate change education, and by having access to the physical and digital education materials co-produced as part of the project

(6) Academics and HE providers globally will benefit by having access to digital learning materials on climate change induced for and livelihood insecurities, and published research on the potential of participatory photography and storytelling approaches for climate change education in vulnerable and marginalised communities

(7) International Burch University will benefit by strengthening its international research and engagement profile, local engagement activities, and relationship with Most Mira